Radiative feedback of super-Eddington QSOs at high redshift in the JWST era

We plan on using cosmological and zoom-in galaxy formation simulations to probe the effects of radiative feedback for super-Eddington accreting QSOs at high-redshift (z > 6). We will start by post-processing currently available simulations to generate mock observations of key physical properties to compare with the latest JWST data. Specifically, we will perform full radiative transfer calculations with a novel and accurate ray-tracing code to assess the effects of the QSO radiation field on the galactic environment during super-Eddington phases.
The project could then take several directions depending on the results obtained. For instance, it could be interesting to re-run simulations including on-the-fly radiative transfer to better quantify the effects of the radiation field in real time. Other avenues could be interesting to explore, but it is yet unsure exactly where we will continue the project before obtaining the first results.